ATLAS upgrade 2012 - Trigger/DAQ L1TT (WP8) resources at RHUL

Refer to ATLAS-UK Upgrade Proposal submitted to PPRP (September 2012 meeting): "Upgrading the ATLAS Experiment for the Luminosity Frontier at the Large Hadron Collider"